London Metropolitan University and Coborn Engineering Company Limited

To build a knowledge management system to support the transformation of the traditional reactive production business into a modern productive and profitable knowledge intensive and proactive business, including the company’s culture